Greenlers

A digital currency based project, which will be icebreaking solution between clothing sector and blockchain technology. Greenlers is a progressive environmental-friendly and ethical conscious clothing brand which aims to produce high quality clothing and give its consumers a share in profit and ownership, also generous dividend pay outs based on algorithmic calculations derived from customer loyalty (derived from purchase/spend history), coin ownership and clothes recycling activities.

We aim to create a efficient incentive to recycle used clothing by boosting loyalty dividends for doing so, this project also aims to generate a retained profit after expenses and paying coin holders their dividends and employees their wages. we will aim to develop efficient and ethically conscious way of production and manufacturing. Our crypto project is based around selling a physical product and therefore not an NFT -- which have fail to bring tangible value into digital currencies.

There are over 20,000 crypto projects who have attempted to use a sustainable and profitable way to exist and stay afloat. As founder-CEO of Greenlers I'm know that the business model is not only profitable but can withstand stressed levels of economical changes, we have plans to regularly review our dividend pay-out rates and cashback rates so they are aligned with the current economic situations. This project is important for UK to showcase it has the technological innovation to be able to successfully integrate blockchain technology into everyday business and within established industries. This projects success will bring much confidence into the UK economy and outlook for cryptocurrencies across the globe, we are confident we can set the standard for all crypto projects.

Greenlers aims to be a clothing brand with much room to develop and grow into integrating other aspects into our business model. We aim to deliver transparency to coin holders, keep them informed and included in critical business decisions, it is important to remember that the coin holders are part-owners of the entire business, almost like shareholders of a company. Even the dividends we distribute will be based on a randomised algorithm which periodically selects anonymous pay-out dates - this is to maintain fairness and transparency for all coin holders.